Development of 3D Printed Polymer Lattices with Collagen Scaffold Infiltration for Use as Tibial Components in Total Knee Replacement

This research project aims to revolutionize total knee replacement (TKR) procedures by developing patient-specific polymeric tibial components. It addresses the EPSRC's strategic priorities in healthcare technologies and the challenges posed by an ageing population. The project combines 3D printing techniques (polymer lattice production) with biomaterials engineering (collagen scaffold infiltration). This approach has the potential to enhance osseointegration and biomechanical performance, leading to improved implant longevity and reduced revision rates. As a result, these advancements could reduce costs for the NHS and other healthcare providers worldwide by improving patient satisfaction rates and decreasing reoperation rates. Moreover, this breakthrough could strengthen the UK's position in medical device innovation, helping patients globally.